A History of the Portrait Miniature in the Atlantic Ocean World (c 1770-1830)

My research considers the use, value, and movement of portrait miniatures in the Caribbean during the long eighteenth century. Focusing on key sites of Caribbean and Circum-Atlantic interaction - including Suriname and Guyana; the French Antilles and Saint Domingue; the British West Indies; Louisiana; and the courts of Haiti and Brazil - I examine how portrait miniatures engaged in and were shaped by social relations in the spaces through which they circulated. Painted on sheets of ivory and surrounded with valuable materials like gold, pearls, and diamonds, miniatures and their jewel-encrusted containers were dependent on the transatlantic slave trade and its economic exploits. Over the course of the eighteenth century, the portable portrait-objects became a popular conduit of racialised identities.